Structure and dynamics of Earth’s magnetotail during periods of northward IMF

Earth’s magnetosphere is driven by its interaction with the solar wind, and in particular by its response to the interplanetary magnetic field (IMF). The IMF is highly variable; the most important controller of the magnetosphere’s response to the solar wind is whether the IMF is directed “northward” or “southward”. In recent years, there have been a series of advances in our understanding of how the magnetosphere responds to periods of northward IMF, but overall our understanding remains poor. During periods of northward IMF, a “wedge” of magnetic field lines can build up in the nightside magnetosphere (the magnetotail), which is associated with a structure in the aurora (northern lights) called a transpolar arc. The “wedge” field lines are “closed”, i.e. connected in both directions to the planet, unlike higher latitude field lines in the magnetotail which are “open” (connected to the IMF). The “wedge” of closed field lines can grow to fill the magnetotail in a given sector; we have discovered that it can then interact directly with the IMF through a process called reconnection. This is an exciting discovery, because it means that the IMF then opens magnetic field lines at these latitudes, rather than simply “stirring” flux as is typically the case. Our proposed work will capitalize on these recent discoveries to develop a better understanding of the way the magnetosphere behaves when the IMF is northward. Specifically, we will:

Determine the spatial extent of reconnection between the IMF and the wedge
Determine the impact that the wedge plasma has on the lobe reconnection process
Characterise “wedge” plasma structure three times further downtail than previously possible
Investigate how the wedge evolves, once formed
Test for upstream “triggers” of wedge events in order to provide valuable modelling constraints

We will achieve these objectives by exploiting a large dataset of “wedge” events that we have developed, based on data from a spacecraft mission called Cluster. We will extend the spatial coverage of wedge observations by surveying data from a mission called ARTEMIS, which crosses the magnetotail much further downtail than previous wedge observations (most likely at a significant fraction of the distance downtail to the end of the wedge). Our investigation of potential “triggers” will have significance for the validity of magnetospheric models during periods of norward IMF. Collectively, these will provide a major advance in our understanding of how the magnetosphere behaves.